Vitabeam VQe

In the UK and Europe there's an increasing demand for fresh fruit and vegetables particularly salad crops such as tomatoes, cucumbers, peppers and lettuces, an increasing proportion (7.2%) of which are grown in Europe under greenhouse conditions. The drivers for protected growing are increased yields, controlled conditions, extended cropping and pesticide, water and fertilizer management. Furthermore, for cold climate countries e.g. UK, production can take place closer to the point of consumption and reduce reliance on imports. To localise production some protected cropping is being conducted underground with artificial lighting or vertically to minimise the growing footprint.

The high plant densities, warm temperatures and high humidity in glasshouses mean that many growers depend on pesticides and fungicides to maintain plant health. Artificial lighting is required to stimulate annual growth and LED's offer energy savings; However, the benefits of LED's are now optimised. Glasshouse growers face continued economic challenges in competition with imported field grown crops from Spain and Italy.

The industry requires a breakthrough to remain competitive and the unexpected discovery by Vitabeam of its unique light wavelength energy combination termed "VQe", whereby, LED grow lights for plants not only enhance plant growth and fruit development by up to 30% but also, simultaneously eliminates pathogenic bacteria and fungi.

This project seeks to quantify the benefit of VQe under a series of controlled growing trials for salad crops grown under glass.